Disruptive Integrated Electric Transmissions for Industrial Vehicles (DIET)

Disruptive Integrated Electric Transmissions for Industrial Vehicles (DIET) will develop integrated electrified

transmissions. The integrated electric transmissions consist of a combined motor and inverter integrated into

one of three separate drive units: a hydraulic pump, a planetary gearbox or an axle. Generating a range of

integrated e-pumps, e-axles and e-gearboxes. The project will deliver for the first time to the off highway

market single source drive systems incorporating advanced IPM motor technology, that are radically smaller,

lighter and more efficient than incumbent technology. The consortium is made up of Ashwoods Electric

Motors, Curtis Instruments, Oerlikon Graziano, Aspire Engineering, Nexen Lift Trucks, The University of Bath

and UniCarriers. The technology and production capability will be developed by Ashwoods, Curtis, Graziano

and Aspire. Bath will validate the systems and Nexen and UniCarriers will integrate the technologies into their

vehicles for real world validation. The Consortium will to exploit the outputs of this project through their own

existing high volume OEM relationships or on their own vehicles by the end of 2019.